Networking the Blue Economy: space, scale and impact in the Western Indian Ocean

The aim of this fellowship is to transition from a governance professional to an academic researcher. The fellowship will further develop and disseminate key findings from my doctoral research to increase its impact. It will add two new peer-reviewed articles to my existing publication record. It will also permit me to develop professionally in the UK and globally as I build new networks, engage with practitioners, create a Policy Paper, and develop a viable proposal for further ESRC funding.

My doctoral thesis and resulting publications presented key findings about the challenges in developing the Blue Economy (BE), analysing cases in the Western Indian Ocean (WIO) region. I investigated the drivers and challenges for international collaboration over a shared ocean space. I looked in detail at the role of security in enabling economic development in the ocean, and how BE spaces are created through instruments of governance. At the local level I considered how the BE is put into practice, looking at the nature of community-led initiatives and their role in achieving a just and sustainable BE.

I now wish to disseminate my findings and insights to a wider audience, and to develop collaborative networks as a platform for future research on the blue economy, through the following activities:

Publications (25%). I will write and submit two articles for publication in high-value peer-reviewed journals:

'Blue Carbon' and the financing of marine conservation: securing community benefit in a global economy. Journal: Marine Policy
Who gains and who loses in fishery reform: how can the benefits of Blue Economy development be fairly allocated? Journal: Ecology and Society
Additional fieldwork and data analysis (20%). I will undertake additional data gathering and analysis in Kenya filling gaps in my research data in support of new articles.

Policy Paper, Networks and Dissemination (25%). I will co-produce a comprehensive Policy Paper. Taking my research findings as a starting point I will engage with regional policy makers (eg Kenya County Governments, thematic experts, Regional coordination bodies etc), using expert input from a Seminar, to make policy recommendations for sustainable BE development and governance. I will disseminate it widely through development and research institutions and practitioner networks: UNEP and Nairobi Convention Secretariat, Indian Ocean Commission secretariat, World Bank, the active regional economic commissions (IGAD, EAC, COMESA), UNECA, and African Union agencies (AU-IBAR, AUDA-NEPAD), WIOMSA, disseminating my work but also building networks and academic credibility. I will also attend UN Oceans conference 2025 and the annual Kenya BE conference.

Seminar (15%). For public engagement, dissemination of research findings, and to build professional networks I will organise an international blue economy seminar at OU. This event will bring together researchers and practitioners to share perspectives on Blue Economy, Governance and Environment, informing the Policy Paper. Internal and external funding will be sought to support researchers from the WIO region to participate in the event.

New proposal (15%). I will prepare a proposal for new ESRC (or ERC) research funding, building on my PhD research on the blue economy. I wish to investigate further the mechanisms and practices by which regional States collaborate over shared ocean space and resources. Of particular interest are issues of securitisation (so enabling economic development), and the allocation and benefit-sharing of natural resources at differing scales - internationally (eg tuna fish) and locally (e.g. mangrove forests).